CoCore - Covid Community Resilience and Engagement

GDS Digital (GDSD) are leading a project to address societal challenges and potential life-enhancing opportunities, magnified by the impact of the Covid-19 crisis. Working with Walsingham Support and Cisco we intend to provide assistive technology and applications to make a significant difference in the following areas:

\* Enabling individuals to connect and communicate with professionals, family and friends, with minimal personal F2F visits -- for remote support, welfare, public service information, education, skills and reminders.

\* Enabling individuals to broaden their interests and social connections easily and safely, creating communities of interest that are sustainable and reduce isolation, retaining professional and family support.

\* Enabling delivery of basic and essential services remotely and securely -- such as online shopping, banking, paying bills, doctor appointments, rehabilitation advice and medicine reminders.

It is estimated that the UK has a disabled population of 13.3m people. According to the UK Digital Consumer Index (2019), only 11% of people with a registered disability use assistive technologies, and 21% say that technology is unsuitable for their condition to help them go online. The "We are Purple" organization estimate that the 4.3 million disabled shoppers who are online in the UK, who click away from inaccessible websites, have a combined spending power of £11.75 billion.

Over the next six months, we will work together to find and enhance solutions to help make our disabled communities become more resilient and engaged in this time of lockdown, future isolation periods and for the longer term benefit of society as a whole.

GDS Digital are an SME based in Bristol, who as a service-integrator has delivered public and private sector contracts including smart connectivity, assistive care and health technology and digital programmes for citizens.

Walsingham Support are a national charity that has been supporting people with learning disabilities, autism, brain injuries and complex needs across England and Wales since 1986\. We pride ourselves on putting the individuals we support at the centre of everything that we do enabling us to deliver truly person-centred support solutions that provide independence and happiness.

Cisco are helping to create a digital society that works for everyone. After over 30 years of connecting the UK&I, we're in a great place to help accelerate its digital future. Nearly every Internet connection touches Cisco technology and we're investing in projects to support innovation, from smart cities to transport, healthcare and manufacturing, to cyber-security and digital skills.